Volume processing to recycle Fast Fashion

Public description We plan to reduce and reuse the waste from fast fashion sales Recycling and recovering would deliver a significant reduction in CO2 and generate a valuable new revenue stream reducing the reliance on our planet's raw materials. The innovation aims to reduce and recover the volume of waste going to landfill and incineration, whilst reducing carbon footprint. If this waste could be successfully removed from the residual waste stream and recycled, this could: * make a significant positive contribution to overall recycling and landfill rates * deliver a low energy recycling solution * reduce the amount of waste going to landfill, or burning. * reuse materials - BML anticipate the full recovery of remaining raw materials to be reused in manufacturing, delivering a sustainable solution. Our aspiration is for the materials to be reused. Project proposal is to assess the feasibility of applying two forms of BML technology to fashion waste. Stage 1 Reduce its mass by more than 75% Stage 2 Reclaim remainder for reusable constituent parts A winning partnership; * Customers with many years of experience handling fashion waste * BML - over 40 years experience innovating, developing and optimising reclamation technologies * **Primary Theme:** Enhancing The Benefits And Value Of Our Natural Resources - will contribute to the UK government objective of being a Zero Avoidable Waste economy by 2050\. * **Secondary Theme:** Innovating For A More Sustainable fashion business - will reduce the carbon footprint.